3SDL

3SDL is a leading provider of Acquisition Services to Defence & Security clients around the world.

Whatever your requirements: a government specifying a future system, a developer trying to understand your customers' future challenges, or a maintainer utilising obsolescent equipment or processes... 3SDL can craft an acquisition support approach to meet your needs, blending seamlessly with your team to help provide an effective solution.